Special Diet

The development of thoughtful nutrition and additional health benefits into Free From
products forms the key part of our project. The basic process in itself is technically demanding and challenging. As well as avoiding staple baking ingredients such as flour( and any gluten containing cereals), we are also avoiding milk in its many forms -liquid, milk powder, whey, butter etc- which can be present in everything from dried fruit (as an anti caking agent) to baking powder and as such tends to be the second most common functional bakery ingredient behind flour. The Codex standards which define the amount of gluten permitted in products described as "gluten free" are about to be tightened. This may eliminate "fringe producers" and there is a further opportunity to improve our position by taking the market on to the next stage.
As the market has developed, it now has a voice and it is clear that most special diet products tend to be higher in sugar and fats than their conventional counterparts and strong evidence to suggest that they are lower in fibre and protein too - salt content is an issue too. There is increasing focus within the food industry on these issues of thoughtful nutrition to counter health issues such as childhood and adult obesity, diabetes, heart disease etc. This poses additional technical and scientific challenges to incorporate these features into our products and in developing new products and ranges.